Luminescent Molecular Probes for Detection of Reactive Chemical Species

Project Summary: Reactive oxygen and nitrogen species play crucial roles in diverse fields including biological signalling, environmental pollution, and plasma-based cancer therapies. However, their short-lived nature and the complexity of their surroundings make detection challenging. This project addresses these challenges by developing luminescent molecules based on europium (Eu) and terbium (Tb) ions surrounded by macrocyclic ligands, tailored to enable selective and sensitive recognition of specific targets.

Guided by our group's established lanthanide host-guest design principles, the probe molecules will integrate metal-ligand coordination, hydrogen bonding, and functional group recognition to achieve exceptional selectivity. These probes will emit a distinct luminescence change (e.g., green to red) upon interaction with their targets, providing a simple, real-time signal. Time-resolved luminescence measurements will enhance detection accuracy by distinguishing probe signals from background noise.

The modular synthetic approach and versatility of these probes will enable their use across various media, including aqueous environments and vapour phases. This adaptability supports onsite applications without relying on large-scale laboratory instruments. The insights gained will advance our understanding of biological processes and improve environmental monitoring capabilities.

Training and Collaboration: The PhD student will receive comprehensive training in organic synthesis, supramolecular host-guest interactions, and photophysical analysis of lanthanide complexes, along with expertise in assay development and testing under real-world conditions. They will work within the supportive environment of the Butler Group, collaborating with research partners and industrial stakeholders to gain interdisciplinary experience. This training will prepare the student for careers in academic research or industry, particularly in environmental and biotechnology sectors where synthetic and bioanalytical skills are in high demand. Therefore, there are many potential employability options for the student, in addition to postdoctoral opportunities in this highly active research field.